Transforming women’s health to digital first in the wake of Covid-19.

Millions of women each year face a range of health challenges such as endometriosis, infertility, menopause and more requiring specialist support. These challenges, if not addressed, lead to deteriorating health thereby increasing future challenges and pressure on the health system. Prior to the Covid Pandemic access to such support was already limited. Yet the pandemic has made access almost non-existent due to social distancing, pressure on frontline health services, and the closure of private health businesses.

Our solution is to shift women's health services to a digital-first approach to provide a platform to enable a digital-first approach to assessing, supporting and monitoring women's health needs. We will provide a platform enabling women to easily self-assess their health and access trusted care and while empowering healthcare providers to deliver services online. We will build upon our existing technology platform to deliver telemedicine and self-assessment support services including the following key resources:

1. Diagnostic tools including online assessments and at-home testing
2. Guides to provide science-based support for common challenges such as PCOS, endometriosis and miscarriage
3. Expert-led courses to connect women with each other and with experts directly
4. AI-enabled personal health profile to assess and monitor remotely
5. Partner toolkit: 3 pilots providing a toolkit to GP offices and women's clinics for their patients

Women will be able to easily assess their personal health at home online, identify actions needed, and access health professionals for ongoing support. For GP offices and health business we will provide a digital resource empowering them to deliver enhanced care as GPs often lack specialised expertise in women's health and specialist clinics often lack capability in technology and data science.

We anticipate the Covid Pandemic will fundamentally change our societal behavior in terms of how we access a wide range of services. This project will provide women with greater access while positioning care providers to more efficiently online. Longer term we anticipate benefits of reducing stress on the public health system and frontline primary care providers, increasing economic opportunity for healthcare workers, and improve health outcomes for millions of women.

- ADDITIONAL INFORMATION HERE -

We will expand upon the success of the initial project phase to expand our impact and strengthen revenue growth to establish a sustainable business model. The data-driven tools, access to expertise online, and clinic partnerships we established provide both a foundation and momentum for accelerating the shift to a digital first approach for fertility health care. We will use the funding to extend our resources to more women and address a greater range of challenges they face providing more easily accessible online tools for their health journeys. Our expert-led courses, data-tools, and health bot will target yet further underserved health topics such as Endometriosis, secondary infertility, balancing fertility and career, as well as specific support for LGBTQ and minority communities. To meet this growing demand we will also engage and support more health experts on our platform to deliver services at scale and grow their independent entrepreneurial careers.

We anticipate this next phase of funding will enable us to accelerate revenue growth and establish the foundation for democratising access to personalised fertility care. Furthermore, this will enable a digital-first approach to fertility health care at scale that will be in ever more demand as society continues to struggle with the Covid-19 Pandemic.